Transcriptomes, networks and systems

Technical abstract
This project will develop comprehensive gene expression atlases for livestock species. Transcriptome analysis has become routine through the development of microarray technologies, and has been applied to all major livestock species, in part through developments at Roslin/ARK-Genomics. Transcriptome analysis provides a means to: associate genes with normal and disease processes; infer gene function of minimally annotated genes; define cell type origins of primary and cultured cells; identify cell- and pathway- specific signatures from normal and diseased tissues; associate long non-coding RNAs and microRNAs with pathways and function. However, current farm animal transcriptome datasets represent a small fraction of the potential complexity arising from the multi-dimensionality defined by species, tissue/cell, state, and time. We are developing methods in computational biology and the emerging discipline of systems biology, to allow for the comprehensive mapping of cellular and molecular networks and pathways. We will focus on two areas that are central to the Institute: the immune response to pathogen challenge and the role of mesenchymal cells in production traits. This project will contribute directly to other strategic programmes in identifying the transcription networks and expression atlases appropriate to their research.